Seamless payments for volunteers supporting vulnerable people in times of crisis

VeeLoop is building an app to connect vulnerable people, volunteers and volunteer organisations by enabling safe and secure payment flow from the vulnerable person to the volunteer and providing a full audit trail of the volunteer activities to voluntary organisations.

When the Covid-19 lockdown started and we tried to help our neighbours with shopping but we found the payment a problem. We found evidence that most volunteer groups are encouraging volunteers to shop using their own money and get reimbursed when they deliver the shopping. Considering volunteers are busy and dealing with their own challenges, including financial, struggling to get paid could discourage people from volunteering. Also there is no audit trail or central records of what activities have taken place between volunteers and vulnerable people. There isn't a solution that provides a seamless payment coupled with transparent audit trail.

Our project proposal is for payment app that will:

\*safeguard vulnerable people in isolation and build trust with the people helping them -- by ensuring cash is only transferred to volunteers after making a purchase

\*safeguards and help lighten the load for volunteers by being an app they use to pay for shopping and get paid, keep receipts and record activities.

\*provide insight and full audit trail of activities for volunteer organisers

And we aim to provide the service full of charge for voluntary organisations during the winter months to ensure everyone that needs can use the service, as well as allows to get more feedback and better understand the needs of this industry.